Virtual Event Environment to Combat Social Distancing

Covid-19 has forced a huge change in the events industry; 54 million attendees worldwide have been affected by cancelled events (Forbes, April 2020).

* Brands who sponsor events are unable to engage with potential customers. Paul Hicks, Director, CSM says 'brands have budgets, but no experiences for them to spend it on'.
* Attendees are missing out on interactions that could have positive life impacts.
* Event organisers are losing revenue as brands are not paying for sponsorship. "We will have a two-digit million loss," Olivier Rihs, MD of the cancelled Geneva Motor Show.

EventsTag's solution is an online visitor experience for brands sponsoring or hosting events.

Brands can create a 3D display of the event environment that visitors can access on their phones or computers. Visitors can navigate to interaction points. They can view a live stream, use a photo booth, chat with visitors, purchase merchandise, download content or play a game.During the project EventsTag will launch with 3 trial clients and expect to have commercialised its use within 1 month of the project ending.